Good sex? Building evidence based practice in sexual health services for young people.

The proposed project addresses a well defined real world problem: how to include and prioritise pleasure in sexual health work with young people. The project builds on an established collaboration between the PI and partner organsiation Brook which includes a co-funded PhD research project documenting young people's understandings of 'good sex'. Lead by Ester McGeeney (the researcher responsible for the original investigation and an experienced practitioner), the project will achieve knowledge exchange in the following areas:

(1) Public awareness: Research evidence will be collated to provide a robust account of how values, attitudes and expectations underpin sexual risk taking, the part played by social inequalities and the relative efficacy of 'sex positive' approaches to education and service development. The research will be translated into forms that will be useful to Brook in the tendering and commissioning of services as well as its national role in advocacy. Outputs will include a flexible evidence review highlighting lessons and findings relevant to Brooks Sex: Positive campaign; bespoke training for trustees and the production of a short audio-visual resource for use through the Brook website.
(2) Direct work with young people: A key outcome of the work will be the development of an educational resource for use with young people drawing on the qualitative element of McGeeney's research. The researcher will work with the Brook Young Volunteers and filmmaker Susi Arnott to develop materials that are made f'or and with' young people. This work will draw on interview and focus group material generated through the original research, exploring innovative and ethical strategies for re-animating this material for educational use. The knowledge exchange components will also involve the sharing of filmmaking and communication skills within the team.

(3) Training of Sexual Health workers: McGeeney's 'Good Sex' research identifies a series of challenges that can only be addressed through the training of staff undertaking sexual health work with young people including medical and educational/ outreach staff. The project will develop a self complete online-module that will be integrated into Brook's existing online induction programme and a short training workshop aimed at sexual health staff. To ensure that this training can be delivered after the project has finished, six Brook staff members will be trained to deliver the training and integrate it into local and national training and development programmes. Training sessions, activities and resources will be recorded to produce audio-visual material that will be made publically available online.

The project will take place over the course of the 2013 calendar year, following the submission of the thesis. McGeeney will work on the study 2 days a week with the support and management of Professor Thomson and the CEO of Brook Simon Blake. A consultant filmmaker (Susi Arnott), with a track record of successful collaboration with Professor Thomson will work with the researcher over the year to produce three flexible audio visual outputs of professional standard. The project will be recorded through an open access online research blog.

Potential impact
1. Stakeholders: The 300,000 (plus) young people that Brook works with annually will benefit from improved access to information, advice and guidance around pleasure both directly from Brook website or from staff at Brook who have received training and/or are using the materials. Brook employs a large and diverse workforce through its national network of centres who in turn work with a range of professionals. The project would give these staff access to specialist training and resources in an area of priority need. The project will also contribute to the evidence base shaping the work of Brook, an urgent need for an organisation which must demonstrate the effectiveness of its work and which relies on high quality research to underpin advocacy and public awareness. The project contributes directly to Brooks' Sex Positive campaign and the outputs would be made freely available to the wider sexual health field through Brook's online platform. Brook has an established group of young volunteers who are trained and supported by the organisation to enable peer to peer education. This group would develop skills as a result of the participatory filmmaking that would be of individual benefit but would also increase capacity in other areas of Brooks work. The study will share the lessons of the work with the research community, establishing an interest group and blog within the social networking site Methodspace. Finally, the proposed project would make a significant contribution to the skills development for an early career researcher who will go on to employ these skills for the good of the wider research and practice community. These skills include new expertise in participatory film making, blogging and the development of training material.

2. Effective impact: The project has many characteristics associated with effective impact. It builds on a long term collaboration between the two senior leads and addresses a research problem defined by the user group. It involves users at all stages of the research - from commissioning the original doctoral project through to the conceptualising and planning this proposal - making the researcher exceptionally well placed to fulfil the aims of the project. The project also builds on well established partnerships and platforms including a tried and tested relationship with the consultant filmmaker and the use of a sophisticated online platform with an established audience. The project will contribute content to Brooks' existing communications strategy for 2013 and in doing so provide value for money in terms of the audience reached through planned events and ongoing public relations work. Management support will be made available through Professor Thomson and Simon Blake and Ester McGeeney would have the wider support of Sussex University's Centre for Innovation and Research in Childhood and Youth. Finally, the project involves the appropriate use of intermediaries and knowledge brokers including a professional film-maker who will deliver outputs of the highest quality.

3. Pathway for impact: In the first 12 months the project would provide urgently needed evidence to Brook for use in organisational and service development. In the medium term (18 months - 2 years) the project would contribute to a culture shift within Brook and other sexual health organisations, enabling staff to more confidently engage with young people's experiences and concerns about sexual pleasure and its absence. In the longer term (3 years) this will be realised through a contribution to the quality of sexual health services and education, mitigating the negative consequences associated with the kinds of sexual risk taking associated with social exclusion.